Dual-Function Radar Communcation System: Joint Design and Optimization

The joint communication and sensing (JCAS) technology is considered as a promising technology for solving the spectrum congestion problem in next generation of wireless networks and beyond, where the communication and radar system will be integrated in one hardware platform and operate simultaneously over the same frequency.

The overarching goal of the DFRC-DESIGN
project is to design, analyze and validate innovative JCAS systems capable of achieving improved spectrum efficiency.

To have a better trade-off performance between communication and sensing functionalities compared to the existing systems, we will make a
paradigm shift in the design principles of the system from the existing principle of realizing a second function based on the primary
function of the system to the joint design principle that considers both functions simultaneously.

To achieve this, the following challenges arise in our design:

i) How to define the performance metrics of JCAS?

ii) How to design waveforms that satisfy the properties required for both communication and sensing?

iii) How to exploit the spatial characteristics of the beam in a MIMO system to simultaneously detect targets and serve users in different orientations?

iv) How to tackle the clutter signal for robust and highaccuracy sensing?

v) How much performance gain can the JCAS system achieve for both functions in realistic situations?

In this project, a theoretical analysis framework, novel waveform design, hybrid beamforming algorithms, clutter suppression and parameter
estimation procedures will be proposed to address these issues, using optimization theory, statistical signal processing and deep
learning techniques.

Furthermore, a testbed will be set up under realistic settings to demonstrate the proposed schemes.

The results will be disseminated to the public through several communication activities to improve public awareness of milimeter waves and to promote mutual understanding and sustainable development.